Towards a personalised approach in monitoring people with Parkinson's disease

The PhD project focuses on developing a comprehensive approach to monitoring mobility changes in people with Parkinson's disease (PD) by obtaining digital mobility outcomes (DMOs) from wearable devices. These, in combination with clinical scores and biomarkers such as predictive scores and phosphorus magnetic resonance spectroscopy (31P-MRS), could enhance clinical assessments, enabling more personalised treatment strategies and better identification of subgroups of PD patients at higher risk of rapid disease progression.